John Donne's Sermons Preached at the Inns of Court: A Critical Edition (The Oxford Edition of the Sermons of John Donne, volume 4)

This project will produce a critical edition of the sermons preached by John Donne (1572-1631) at Lincoln's Inn during the early years of his employment as the Society's preacher. It will provide carefully edited texts in original spelling, with full textual and interpretive apparatus. The volume is Vol. IV of the Oxford Edition of the Sermons of John Donne (general editor Dr Peter McCullough), which plans to offer readers the first fully annotated critical edition of Donne's sermons. Although a significant achievement in its time, the current scholarly edition, The Sermons of John Donne, ed. by George Potter and Evelyn Simpson (1953-62) is by the standards of modern scholarship deficient. Potter and Simpson undertook only limited collation, provided minimal annotations, and a lack of historical understanding led to the misdating and incorrect assignment of place of preaching for a considerable number of sermons. In addressing these deficiencies the new edition will be a landmark publication in early modern studies. The volume will collate all available witnesses and provide carefully edited texts, privileging those texts which are closest to the sermon as delivered by Donne (as opposed to posthumously published texts). Each sermon will be presented with a full textual apparatus, evaluating the significance of any variants. The sermons will be framed with an introductory headnote and a commentary explicating meaning, identifying sources, and tracing literary and historical allusions. These annotations will render the sermons accessible to a full range of readers, including scholars, undergraduates, and the general reader. Donne's life-long and intimate relationship with the congregation at Lincoln's Inn (he had studied in the Society as a student and was personally connected to the Society by numerous friendships) render these sermons unique in the corpus of his preaching. By bringing them together (in Potter and Simpson's chronologically organised edition they were interspersed with sermons preached in quite different pulpits) and framing them with a scholarly introduction drawing attention to the specific character of the Lincoln's Inn pulpit, the volume will, for the first time, enable a reader to appreciate these sermons in the institutional and social contexts in which they were delivered.

Potential impact
The edited volume of sermons is intended not only to engage a wide and interdisciplinary range of scholars, but also to generate a readership for Donne's sermons among the general public. Donne's status as a widely read and appreciated poet is uncontested; he is regularly included in printed anthologies and BBC broadcasts, such as 'Poetry Please' and has an established place on School and examination curricula. In October 2009 he was ranked in second place in the BBC's 'Nation's Favourite Poet'. However, the lack of an annotated edition of the sermons has meant devotees of Donne's poetry have been unable to explore the canon of his sermons which, with their rhetorical showmanship, witty conceits, and intellectual and emotional intensity cannot fail to engage enthusiastic readers of the 'Songs and Sonnets'. The volumes in the Oxford Edition will remedy this, capitalising on Donne's popularity as a poet to create a new audience for his prose. In addition to the complete edition, Oxford University Press are committed to issuing a volume of selected sermons from across the edition aimed specifically at a general public readership. This volume (which will include material from my edited volume) will provide readers with an affordable and, with full annotations and headnotes, accessible introduction to Donne's sermons.

Not only will there be the clear benefit of enriching the cultural and intellectual lives of such readers, but the research will also play an important role in reconnecting the public with the national heritage of early modern preaching. The sermon was embedded in the cultural as well as the religious life of early modern England. However, in comparison with the awareness and appreciation of other sixteenth- and seventeenth-century genres (most notably drama and music), there is very little public understanding of the status and nature of preaching. The lack of accessible texts is undoubtedly a critical reason for this. Recent events such as the Globe Lecture Series 'The Heard Word: Pulpit vs Playhouse' (summer 2011) demonstrate, however, that there is a public appetite to explore early modern preaching and the ongoing and urgent public debates on the relationships between religion, society, and persuasive oratory mean there can hardly be a more opportune moment to capitalise on this interest. The edition will play a crucial role in this process by enabling the public to extend their knowledge through engaging with one of the most dynamic and original preachers in the English language.

The research will be of particular benefit to the Society of Lincoln's Inn. Developing mutually beneficial links and collaboration with the Society lies at the heart of the research for my volume. My work will necessitate a full and extensive engagement with the Society's archives (including the Society's records, the Black Books and, crucially, the Saunderson papers detailing the construction of the chapel during the period of Donne's employment) in order to document and illuminate key aspects of the Society's religious and cultural heritage. The research will also open up a series of dialogues with the Master and Benchers about the social and cultural role of the Society, the nature of its self-presentation, the importance of corporate and professional identity, and the legacy of Donne's involvement with the Inn, in both seventeenth- and twenty-first century contexts.